Plant Protein

Plant proteins are more sustainable compared to animal proteins. I would like to develop unique plant proteins (after research) which have functionality in various areas of food industry such as Bakery, meat, confectionery, supplements, beverages and a little in pharmaceutical as well. Proteins can be modified for their properties such as foaming, gelling, emulsifying, aggregation, binding etc.

The vegetable industry consumes less energy compared to meat industry. There won't be enough animal protein to feed humans by 2040-50. Even now, there more than 870 million people who are suffering from hunger out of 7.2 billion population (By United nations food and agriculture organization-2012).

I would like to replace all animal proteins with plant proteins
In summary my idea is to develop unique plant proteins which should be used in food industry as a functional ingredient, to substitute animal and egg proteins